Oxidative Ionothermal Synthesis-based Iron Extraction

Nanomox Ltd is embarking on an exciting project to explore the potential of their innovative process, Oxidative Ionothermal Synthesis (OIS(r)), for selective extraction of iron from a mixture of metal powders. OIS(r) is a sustainable and environmentally friendly approach that uses wet chemistry to recover metals and produce advanced nanomaterials. Unlike traditional methods, OIS(r) significantly reduces energy requirements and eliminates the need for harsh chemicals, resulting in reduced environmental impacts. For instance, in the case of zinc oxide production, OIS(r) achieves an impressive 97% reduction in energy consumption and associated emissions compared to conventional methods. OIS(r) excels at efficiently recovering metals from various industrial waste streams, regardless of their quality or concentration, yielding pure metals or advanced nanomaterials. In this project, we will build on our previous work to identify optimal process conditions for selective removal of iron from the Mkango material at normal pressures, and temperatures below 65oC, to achieve a minimum 99% removal of Fe from feedstock.